Nkwihoreze: Intergenerational Creative Arts and Healing in Rwanda

'Nkwihoreze' (meaning taking care and strengthening one another in Kinyarwanda) is a creative arts and healing programme for children (aged 7-18), their families and psychosocial workers in Rwanda. Rwanda is approaching the 30th commemoration of the 1994 Genocide Against the Tutsi where over a million people were killed in 100 days. The prevalence of mental distress among the general population is consistently estimated as high. Increasing attention is being directed to intergenerational transmission of trauma but practitioners report a dearth of contextually grounded tools to engage children in discussion with older generations.
This innovative, demand-led programme responds to the needs for creative and supportive intergenerational spaces, materials and trainings on trauma, memory, and healing identified in our previous research Connective Memories (CM): intergenerational expressions in contemporary Rwanda (funded through the AHRC Network Plus project Changing the Story: Building Inclusive Civil Societies with, and for, Young People in 5 Post-Conflict Countries AH/R005354/1). Nkwihoreze capitalises on an unanticipated avenue for impact and engagement, through the recently signed Memorandum of Understanding (MoU) between partner organisation Uyisenga Ni Manzi and the Rwandan Ministry of Health. The MoU includes approval for the establishment of an outreach centre, which will serve as a base for this project, but UNM currently lacks culturally appropriate resources to facilitate intergenerational dialogue and psychosocial support especially in relation to sensitive topics, including the 11994 Genocide Against the Tutsi. Nkwihoreze will take creative approaches that explore new avenues and enhance the impact of the original project through a series of workshops, a travelling exhibition, and training. The project will engage with new audiences, namely children, caregivers and professionals in three different geographical sites (Kayonza in the Eastern Province, Rubavu in the Western Province, and the capital Kigali, as well as the original site of Rwamagana in the Eastern Province), with new user communities (health professionas) and national-level stakeholders. This project is particularly timely given the 30th commemoration in April 2024, for which the interactive public engagement exhibition will be launched and run through the 100 days of commemoration until July 2024.
Our overall aim is the creation of new tools, materials, and approaches to promote and facilitate intergenerational dialogue through the arts on sensitive topics within families (including loss, absence, conflict, mental distress, and memory) to improve well-being among children and families and enhance the capacity of professionals working with children and families in using creative and arts-based approaches.